Developing a precision medicine approach to target leukaemic stem cells in AML.

Acute myeloid leukemia is an aggressive blood cancer with poor outcomes in the majority of patients. The majority of patients are unable to tolerate the intensive chemotherapies offering the prospect of prolonged remissions. Despite chemotherapy, the majority of patients will relapse, and long-term survival is poor once this has occurred. There is therefore an important unmet need to work out why patients relapse, and develop more effective therapies to prevent relapse.

We now know that leukaemic stem cells are the underlying reason for resistance to chemotherapy and ultimately relapse. These relatively rare cells are present at diagnosis, and are very different from the majority of leukemia cells. They are not targeted effectively by any current treatments. Proteins are the building blocks of our cells, and are ultimately responsible for how cells behave. Many previous studies have looked in detail at genetic changes in leukemia, but there is a real lack of understanding of how this affects changes to proteins. Recent work has shown that there are lots of differences between leukemia stem cells and other leukaemia cells, which are only seen by looking at proteins rather than genes, and may hold the key to identifying and targeting these cells

This project plans to identify the particular vulnerabilities of these key cells at a protein level, and use these differences to develop truly targeted and less toxic therapies. The strategy is to develop therapies which protect healthy normal blood stem cells, in contrast to current treatments, reducing the risk of severe infections and the toxic side effects of chemotherapy. This approach has the potential to create a step-change in treatment of AML, opening up opportunities for treating older people safely and effectively despite other health problems, reducing the time people spend in hospital and moving towards home-based treatments which improve both quality of life and long-term survival.

Technical abstract
Acute myeloid leukemia is an aggressive blood cancer predominantly affecting older people. Outcomes from intensive chemotherapy are poor with high rates of relapse and frequent life-threatening toxicity. The majority of older patients survive less than one year, reflecting a major unmet need for more effective and lower toxicity therapies.
The underlying reason for relapse lies in the failure of current therapies to effectively deplete quiescent leukaemic stem cells (LSCs). There is an urgent need for novel effective therapies able to target LSCs, despite their key features of chemotherapy-resistance and plasticity. AML is genomically heterogeneous, limiting the efficacy of newer therapies targeting specific mutations. Any effective approach needs to address this issue by leveraging significant new insights into disease biology. Protein-based changes are now being recognised as important predictors of cell function, with special relevance to LSC biology and the metabolic drivers of chemotherapy resistance, which are not identified by conventional transcriptomic approaches. Using methods published by my collaborators, we will employ a cutting-edge proteomics approach to analyse LSCs in de novo and relapsed patients. We will use patient samples to identify the key differences between LSCs and bulk leukaemic blasts at a protein level, comparing changes in newly diagnosed and relapse samples following newer targeted therapies, to identify drivers of resistance. We will use these findings to uncover vulnerabilities in leukaemic stem cells based on protein homeostasis and metabolic susceptibility, exploiting these differences to test new therapeutic targets and biomarkers in subsets of heterogeneous AML patients. This precision approach offers the prospect of protecting normal healthy haematopoietic stem cells from toxicity, minimising infection-related mortality and widening access to effective treatments for older patients.